Hyperpolarized Nuclear Magnetic Resonance

The project involves the theory, development and application of hyperpolarized nuclear magnetic resonance spectroscopy. Theoretical and numerical tools will be developed to understand and predict the behaviour of nuclear spin systems which are far from equilibrium, including hyperpolarized nuclear spin systems. Equipment will be designed and constructed for generating samples in non-equilibrium spin states and for subjecting them to chemical and physical manipulations including some of the following: transport, phase changes, temperature changes, dissolution, and chemical reactions. Methods will be developed and demonstrated for applications of materials in non-equilibrium spin states to chemical, biochemical and/or physical problems.